Developing a behavioural intervention to increase lay-people's intentions to initiate CPR in the event of Out-of-Hospital Cardiac Arrest (OHCA)

What is this project about?
This project aims to increase the number of people who survive after an "out of hospital cardiac arrest" by helping make sure that people who are trained in resuscitation feel able and confident enough to help. We will do this using text-messages to deliver behaviour change techniques.

Why is it important?
Every year in the United Kingdom, over 60,000 people have an "out of hospital cardiac arrest". A cardiac arrest is when someone's heart stops suddenly. When this happens outside a hospital e.g. at home or in a car park, this is known as an "out of hospital cardiac arrest" (OHCA). It results in death if the person is not resuscitated immediately. Currently, only one in ten people (10%) survive an out of hospital cardiac arrest in the UK. However, some areas in Europe have achieved higher rates of survival (up to a quarter, or 25% survive) which we'd like to match.

What is currently being done about this?
The areas in Europe that have achieved the highest rates of survival have achieved high rates of cardiopulmonary resuscitation (CPR) (giving mouth-to-mouth resuscitation and compressing the person's chest) by members of the public. If CPR can be started immediately, people are 4 times more likely to survive. In the UK, we are training as many members of the public as possible to perform CPR but this alone is not quite enough because only a small proportion of the people trained in CPR actually attempt it when they encounter someone in cardiac arrest. The reasons people give for not attempting CPR include things like lack of confidence in their CPR skills, being uncertain whether the person is actually having a cardiac arrest and being worried about doing harm.

How will this study help?
We can improve people's confidence by using something called "behaviour change techniques". They have been shown to be successful in helping people to stop smoking, lose weight or take more exercise, etc. and we think they can help with the behaviour of doing CPR. Delivering the behaviour change techniques using text-messages will allow us to stay in touch with people for a long time after their initial CPR training and to use videos, images etc. to make our messages appealing and more effective. We hope this approach will help people trained in CPR to remain confident, competent and ready to start CPR if required.

What's involved in this study?
We are a team with expertise in CPR training, resuscitation and behaviour change techniques. We will work with members of the public (some will have been trained in CPR), experts in CPR training, creative professionals (e.g graphic designers) to develop a text-message based programme for people to receive as part of their CPR training. The research will help us work out how to make the messages useful to those who receive them and to work out what should be included (e.g. simple text messages, aminations or short videos); when and how often we should contact people; how interactive the messages should be, etc. Once we have developed this programme of support, we will test it in a small number of people (20), so we can improve it, based on what they tell us.

What happens after the study?
We will apply for other funding, so that we can test our programme of support in a very large number of people. This will show how effective it is in helping people trained in CPR to be confident, competent and ready to start CPR if someone has an out of hospital cardiac arrest.

Technical abstract
Out-of-hospital cardiac arrest (OHCA) is common and associated with extremely high mortality rate. Prompt, effective bystander cardiopulmonary resuscitation (CPR) is the single most important factor determining survival from OHCA, increasing the likelihood of survival up to 4-fold. Governments invest much in training as many people as possible to be competent in CPR. However, only 35%-45% of people trained in CPR actually attempt it when they encounter an OHCA. Lack of confidence, perceptions of risks and the stress of the situation can prevent people initiating CPR. We propose that by conceptualizing CPR as behaviour (as opposed to a competence or skill) and applying behaviour change theory and evidence, we will be able to target the issues which deter people from initiating CPR and increase individuals' confidence and willingness to undertake CPR when required.
We plan to conduct iterative, qualitative work with members of the public to co-create a text-messaging intervention, based on behavioural science, that increases intentions to perform CPR. Text-messaging has been shown to be effective, engaging and to reach even hard-to-reach groups to change behaviour. The intervention will comprise behaviour-change techniques (BCTs) identified in a preparatory systematic review (due to complete Mar 2019) as likely to help people overcome the issues that prevent them starting CPR. Participants will inform how best to incorporate the BCTs into text-messages, providing data on aspects such as the overall 'concept', visual images, the wording and ordering of messages.
Once the intervention is developed, we will pilot test it with 20 participants (naïve to the intervention) in a before and after study with n=10 follow-up qualitative interviews. This will provide valuable data regarding the acceptability and value of the intervention to the intended target group and inform a potential subsequent randomised controlled trial.

Potential impact
The proposed early-phase work will produce a co-created theory-based MMS text-messaging intervention designed to increase people's willingness and intentions to undertake CPR. Should subsequent randomised controlled trialling demonstrate effectiveness in increasing CPR initiation we would work with CPR training providers to provide the intervention as a follow-on to 'standard' CPR training to improve survival from OHCA. Due to the text-message nature of intervention, it could be made available at scale, with perfectly preserved fidelity at relatively low cost using the technology used within the proposed study. We are already working with CPR training providers and will seek collaborations from these organisations for the main study in order to ensure the developed intervention is acceptable to the CPR training community and that impact can be achieved.

Impact may also be achieved via Community First Responder systems e.g. GoodSAM (https://www.goodsamapp.org/). Community First Responder systems allow individuals trained in CPR to register as 'responders' and to be alerted via mobile phone to any cardiac arrests in their vicinity, performing CPR until an ambulance attends. First responder systems are being adopted internationally by Emergency Services and GC (co-applicant) is part of the team who plan to implement a system in Scotland soon. The developed behaviour-change intervention could potentially be delivered via the Community First Responder software as a means to maintain the willingness and competence of responders, maximising the potential of this important resource. This would enable immediate national (and potentially international) implementation, with the anticipated subsequent impact on mortality from OHCA.